Developing geochemical vectors to aid the discovery of metamorphosed seafloor Zn-Cu-Au deposits

This project will develop new geochemical tools to aid the discovery of volcanogenic massive sulfide deposits in high-grade metamorphic terranes.